Connecting the lifecycles of galaxies and their central black holes

Understanding why galaxies - including our own galaxy, the Milky Way - look the way they do is a vital part of our mission to understand the Universe around us. At the centre of most, if not all, galaxies (including the Milky Way) lies a supermassive black hole, with a mass that is millions to billions of times the mass of the Sun. These black holes appear to be crucial component of galaxies, determining much of their structure and evolution, although how and why is still unclear. During my fellowship, I will determine how these black holes grow, when this growth occurs within the lifecycle of a galaxy, and how these black holes affect the galaxies they lie in.

Galaxies have long lives. They evolve slowly as the gas within them forms stars, these stars age over billions of years, and the overall shape and structure of a galaxy gradually changes. By comparison, the massive black holes at their centres appear to grow relatively rapidly, in short-lived "growth spurts" lasting at most a few million years. During these growth spurts, material falls towards the black hole, heats up and can produce huge amounts of radiation spanning the entire electromagnetic spectrum. A galaxy with such a growing black hole is described as having an "active galactic nucleus" or AGN. Over recent years, astronomers have started to understand the structure of the material close to a black hole that forms an AGN and how these structures produce radiation at different wavelengths - including X-rays, optical and infrared light and radio emission. These structures result in a wide range of observed phenomena in different galaxies, all of which can be associated with an AGN powered by a growing supermassive black hole. However, we do not know how these structures change over millions of years or longer for an individual AGN, over timescales relevant for galaxy evolution.
Over the course of a Future Leaders Fellowship, I will develop new techniques to connect the lifecycles of galaxies and their central black holes, probing timescales of millions to billions of years. I will determine how material is brought into the centre of a galaxy, how this material forms an AGN, how the AGN changes and eventually fades over the course of many millions of years, what impact the AGN has on the galaxy during this time, and how often this whole process repeats throughout the lifetime of a galaxy.

Studying processes on such long timescales is extremely challenging. We cannot watch a single galaxy over this time, so instead, I will use new astronomical surveys of the sky that provide "snapshots" of many millions of galaxies and their AGN, each at a different life stage. I will lead a team of researchers to develop new methods to extract information from these static snapshots. Based on these studies, we will build a new model to explain the lifecycles of individual AGN that can explain the sampling of the AGN population in our various snapshots. We will also study the properties of galaxies both with and without AGN, allowing us to determine whether certain types of galaxies are more likely to have an AGN. In doing so, we will determine the physical mechanisms within galaxies that are responsible for driving material into their central regions and fuelling the periods of AGN activity.

Our work will combine data from an array of new astronomical surveys. We will use new surveys that are underway with the premier ground-based telescopes, measuring the spectrum of light from large samples of galaxies that is imprinted with vital information on their lifecycles, combined with X-ray imaging of the sky provided by eROSITA (a new space telescope launching this year), infrared data and new surveys at radio wavelengths that can be used to track the variation in AGN structure within these galaxies. We will also build links with companies at the forefront of data-intensive science to inform our work and ensure the analysis techniques we develop have a broader impact.

Potential impact
My team will engage in a number of activities to ensure that our research provides a broader economic and societal impact outside of academia.

To promote knowledge transfer - in particular regarding the new techniques that I will develop for the statistical analysis of big datasets - I will establish a regular (~twice per year) workshop at the Higgs Centre for Innovation, which is co-located with the host institute on the Royal Observatory Edinburgh site. The workshops will discuss challenges in data-intensive science, both across astronomy and industry, fostering cross-disciplinary innovation. In addition, all code developed during my FLF will be publicly released in well-documented open-source formats so that it can be directly employed in a broader range of settings. I will also engage PhD students working through Edinburgh's Centre for Doctoral Training in Data Intensive Science to further propagate the knowledge and experience gained through my research.

To ensure a broader impact, I will engage directly with local schools, developing a hands-on activity using online astronomical catalogue facilities to explore galaxies and black holes. This activity will provide key training and experience in digital skills for diverse and disadvantaged groups, supporting the University of Edinburgh's role in the 'Data-Driven Innovation' City Deal programme. This £1.3- billion initiative, funded by the UK and Scottish Governments, aims to promote economic growth across Edinburgh and South-East Scotland, tackle deprivation, provide training in digital skills, and establish the region as the 'data capital' of Europe.

In addition, my team will engage in the strong programme of public outreach at the Royal Observatory Edinburgh - including public talks, annual open days, and regular informal outreach events - to ensure the outputs of my research are disseminated directly to the public.

Finally, by playing a lead role in the development of the science case for future space- and ground-based observatories (and their associated instrumentation), I will ensure that the UK continues to have a strong voice in international scientific research, influencing the funding decisions of major international bodies and providing the motivation for the ongoing technological development associated with these endeavours.